High-dimensional multi-objective spatial risk and sustainability tools using cloud-enabled evolutionary computing.

The project will use nationally available data-sets, on factors such as climate related hazards and population demographics, to investigate how temporal spatial plans can be developed to minimise exposure to spatial risk whilst maximising key local, regional and national sustainability objectives. The thesis will utilise recent advances within computer technology by employing cloud computing and evolutionary computing techniques to provide the next generation of multi-objective, spatial risk and sustainability development plans for the UK.